"ELASER" - Eye-safe LASER cleaning - eliminating water, chemicals and abrasives from cleaning processes

Everyday cleaning activities, whether in the home, offices, shop-floors or hospitals, all utilise chemicals, abrasives and consumables. Through their manufacture, packaging, shipping and disposal, these consumables impact the health of our planet.

Can you imagine a cleaning process that doesn't use water, chemicals or abrasives and involves no consumables or packaging whatsoever?

The ELASER project will develop a game-changing technology that will disrupt the global cleaning services market, providing green (water-free and chemical-free) cleaning tools for industrial, commercial and domestic cleaning markets.